Cellular Dynamics of Voltage-Gated Calcium Channels: Control Via Gabapentinoid-sensitive Auxiliary Alpha2-Delta Subunits

All functions that maintain life, such as breathing, movement, and thinking, depend upon communication between the cells and tissues that comprise organisms. Such communication depends upon electrical signals that regulate the amount of calcium that enters cells using cell surface components called calcium channels. Malfunction in calcium channels causes many diseases including heart failure and epilepsy. Recently, a very powerful and safe group of drugs called gabapentinoids have been developed that correct many calcium channel malfunctions, but it is unclear how they work. Very recent studies show these drugs modulate a calcium channel component called the alpha2-delta subunit. Unfortunately, what this subunit does is also unclear. Based on evidence showing that alpha2-delta delivers calcium channels to the cell surface and keeps them there, we think that it gathers calcium channels at sites where cells contact each other and that gabapentinoids somehow affect this process. Using sophisticated microscopes, techniques to measure calcium channel activity and tools we have developed, we now plan to test this notion by looking at how alpha2-delta interacts with other regions of calcium channels and with cell surface components involved in cell contact. By also seeing how gabapentinoids affect these events, we think we will be able to supply the information needed to develop new and better calcium channel drugs capable of treating the large number of, often very serious, diseases they are associated with.

Technical abstract
Calcium entry through voltage-gated calcium channels (Cavs) has a pivotal role in diverse cellular processes including muscle contraction, neuronal excitability, gene expression. Aberrant Cav function is implicated in numerous conditions including cardiac arrhythmias, epilepsy, migraine, neuropathic pain. Thus, a definition of the mechanisms that regulate calcium entry through Cavs is crucial to cell biology and medicine alike. Cavs are multi-subunit complexes comprised of a pore-forming alpha1 and two modulatory subunits: alpha2-delta and beta. The alpha2-delta subunit is now known to play a major role in epilepsy, neuropathic pain and possibly oncogenesis and is the primary target of the safe and clinically effective anti-epileptic and anti-nociceptive gabapentinoid drugs. Unfortunately, the mechanisms of action of gabapentinoids and their alpha2-delta subunit targets are unknown. Based on recent evidence showing a role for alpha2-delta in Cav trafficking and its structural homology with integrins that mediate cell-cell signalling, we hypothesize that alpha2-delta assembles and stabilizes Cavs at the cell surface through interactions with the extra-cellular matrix. This project aims to a) Define the sites of interaction between alpha2-delta and alpha1 subunits, b) Identify interactions of alpha2-delta with components of the extra-cellular matrix and c) Obtain a complete description of the synthesis and assembly of Cavs and the role of alpha2-delta, the ECM and gabapentinoid binding in such events. By defining the function of alpha2-delta as a molecular target for gabapentinoids, we aim to provide the missing knowledge required for developing a rational pharmacology of gabapentinoids and Cav modulatory drugs in an internationally competitive and timely manner.